Interrogating the value of theatre-based methodologies as a research tool for addressing the effects of violence on young people's education pathways

Overview
Brazil faces excessively high rates of violence, with homicide rates similar to conflict zones. These extreme rates of violence impact on everyday interactions and relations, and on all public institutions, including schools. This network therefore explores how violence restricts education pathways/access, in ways that reflect localised patterns of inequality, such as gender, race, class, and sexualities. Members share a concern for the emotional and physical well-being of young people affected by extreme levels of everyday violence, and a curiosity in the potential role of theatre methods in deepening our understanding of how people live with exposure to everyday violence. The network will incorporate a pilot study in a high school in North East Brazil, where violence rates are exceptionally high, in order to focus and deepen the discussion on the value of using applied-theatre methods to create safe spaces for pupils and teachers to express their experiences.
This collaboration between academics and practitioners, between arts and humanities research and practice, and development and education policy and research will therefore road-test and refine a theatre-based model for researching everyday violence as an urgent and persistent challenge.

The issue
Latin America has the highest homicide rates in the world for non-conflict zones, which are focused primarily in cities. High levels of interpersonal violence go largely unreported, and rates of violence against women are high. Different groups of people face different sorts of threats and levels of vulnerability. Young people have to deal with the fear, threat and reality of violence, in the home, at school, on the street, and in their relationships with authorities.
Evidence suggests that all forms of violence have negative consequences for educational experience, but also negative school experiences are an indicator for future involvement in violent crime. This multidirectional relationship between violence and education, as well as the disengagement this can produce among teachers, is an issue in need of urgent responses.

Why theatre?
This problem emphasises the need to foster creative and safe spaces that allow young people to express emotions, bodily responses, and social practices that can otherwise get missed in the precarious environment they inhabit. The arts have a long tradition of working for non violence and exploring the ways in which people are impacted by politics, power and discrimination. Moreover, there is a parallel between the expressive use of the body in theatre-based activities, and the body as the target of violence. This convergence offers a creative route for understanding the way people experience violence, physically and emotionally.

Activities and outcomes
This work will provide methodological innovation, and fresh insights into the impacts of violence on education. The network will come together to discuss plan, deliver and evaluate a pilot, exploring the value of theatre-based approaches as a research methodology. In particular, the network is interested in unpacking the precise insights produced by theatre methods, and their suitability for investigating such a sensitive and complex topic.
The network aims to produce learning that can be shared with professionals and practitioners in the worlds of policy and practice in addressing the impact of the protracted crisis of everyday violence on young people's (YP) education pathways. Secondly, the network will develop a research proposal to build on the knowledge and practices developed, to explore the potential use of theatre approaches in other settings, and the potential of these methodological tools to function not only as tools for research, but also to provide future solutions to these issues.

Potential impact
This network is built on the collaboration between UK and Brazilian academics, practitioners and partners. It has the potential to engage and benefit both direct and indirect participants, stakeholders, and wider society.

The young people (YP) and teachers involved in the pilot will directly benefit through their engagement in reflexive activity. This practice will enhance their communication and self-expression skills, which has the potential to help mitigate the effects of exposure to violence on their education pathways. Teachers will enhance their skills set, becoming familiar with theatre-based techniques for dealing with the reality of violence, as well as benefiting from reflection on their own experiences and affective skills. YP and staff will be invited to participate in a Youth and a Staff Forum respectively, which will feed into and shape the network agenda, activities and findings. YP's families and social networks will be invited to attend performances and engage with printed and online materials, therefore learning about the process and its outcomes.

Through our institutional partners and collaborators, we will invite relevant professionals, policy makers and decision makers from within the education sector in Recife and beyond. They will be invited to the network meetings, and on-going engagement will be actively encouraged though the use of jiscmail. This email list will provide space for debate and queries, and to share network developments and invitations to events. This will include an end-of-project report to reflect on findings and outline next steps for the network. These institutional stakeholders will benefit from the learning that emerges from the pilot, from new connections with actors from different sectors working on common issues, and the potential for further collaboration to develop across the network.

Institutions and key players at national, international and global levels will be targeted through online dissemination and efforts to elicit discussion through blogs and jiscmail, raising awareness about the potential contribution of theatre methods in this area. Our network partners and key participants have committed to acting as ambassadors within their own areas, reaching a wide audience by circulating updates among their partners and affiliations and inviting their contributions.

CESeC and Fundaj's extensive experience of outreach and impact activities provides institutional and political weight for approaching stakeholders and in preparing the ground for follow-on work. These include, the Ministry of Education of Brazil-Secretariat of Primary Education; Estrado Network-Latin-American Network of Studies on Teaching Work; State of Pernambuco Secretariat for Education; Sintepe-Union of Workers in Education in Pernambuco; UNDP; Brazil's National Secretariats of Public Security, Justice, Women's Policies, and Human Rights; Brazilian Forum of Public Security; and Association for Prison Reform.

The Centre for the Study of Violence from the University of São Paulo (NEV) is a key participant, bringing further crucial expertise and stakeholder links. NEV is a Research, Innovation and Diffusion of Knowledge Centre from FAPESP that works with Brazilian ministries and secretariats, and multilateral organisations such as the ICRC, WHO, PAHO, UNDP and the EU. A current project, the "Observatory of Human Rights in Schools" (PODHE), offers synergies in its work to promote more respectful relations between students and stimulate youth action, through educational strategies for training and monitoring rights in public schools.

Actors from civil society will include Recife Observatory (ODR), a civil society social movement focused on sustainable development for Recife. ODR offers an urban policy perspective, and connections to businesses and NGOs united by a concern for transforming Recife into a more liveable, socially just, environmentally balanced and economically sustainable city.